Edge Hill University And West Lindsey District Council

To research and develop a performance tool to establish, set targets, measure and monitor outcomes in equality Performance Indicators for customers.